Monitoring Wound Status Using Multi-Parameter Optical Fibre Sensors: Addressing Reliable Fabrication to Bridge the Gap to Community Trials

Chronic wounds are a significant burden to patients and healthcare providers worldwide. Globally, wound care expenditure reached a staggering $148.65 billion in 2022 [1]. In 2024 the NHS cost of wound management was £10 billion, with 3.8 million people living with a chronic wound (7% of the adult population) [2], [3]. Healing can take months, and infection in 25% cases diabetic foot ulcers (DFU) leads to limb amputation [4]. They also carry high morbidity and mortality – for example, diabetic foot ulcers (DFUs) have a 5-year mortality rate of around 50%, rivalling or exceeding many cancers [5].
Clearly, intervening early before a wound deteriorates is critical. We have made crucial steps towards solving this problem, through an innovative approach to remote monitoring. Our recently developed system uses a single inexpensive (<£20) optical fibre array incorporated into a wound dressing to monitor key parameters associated with wound status. This can facilitate earlier intervention by clinicians, thus improving wound care.
Our health economic modelling indicates that a 10% reduction in DFU prevalence and complications via preventing amputations, reducing healing time and severity, and substituting care (less community nurse time) could save the NHS as much as £250 million per year.
We have recently completed a clinic-based study of 10 patients with DFUs using our system under DPFS project MR/R025266/1. We have successfully measured temperature, humidity, ammonia and carbon dioxide for each subject for 4 visits. We have identified that temperature and ammonia are the two most promising parameters that can be correlated with wound status.
While preliminary data confirm the technical potential of our sensing approach, a critical translational gap and go/no-go inflection point in our approach remains: the lack of a scalable, reliable method for sensor fabrication that is reproducible and cost-effective. Currently, we implement an artisan approach in which each sensor is manufactured and calibrated individually, which is impractical for fabricating the sensors required for a larger study. If we can achieve reliable sensor fabrication, it will bridge the gap to a larger scale trial in the community and subsequent widespread deployment.
The main aim of the proposed work is to form an interdisciplinary team with expertise in manufacturing and coatings to develop an automated approach for reliable manufacturing of optical fibre ammonia and temperature sensors.
To achieve this aim and progress toward a future community trial, it is essential to:
1. Construct a semi-automated robotic apparatus for coating sensors
2. Optimise coating conditions for reliable sensor fabrication
3. Demonstrate manufacture of 200 temperature and ammonia sensors with <5% variability in sensitivity
Without these data, we cannot credibly apply for larger translational funding (e.g., DPFS or NIHR i4i Product Development Awards.
After we have developed an apparatus to manufacture sensors at scale, the next step is to conduct an appropriately powered community-based study with our clinical team aimed at determining the correlation between ammonia, temperature and wound infection.
References
[1] https://doi.org/10.1177/21621918251359554
[2] https://doi.org/10.1111/iwj.14616
[3] https://doi.org/10.4239/wjd.v13.i12.1106
[4] https://wounds-uk.com/wp-content/uploads/2025/03/WUK_21-1_54-57_FLEN_Roadshow-AB-v4.pdf
[5] https://www.healthrecoverysolutions.com/blog/redefining-efficiency-three-benefits-of-virtual-wound-care-consultants